Highly Pathogenic Avian Influenza (HPAI) in Wales: Evaluation of Anthropogenic and Avian Risk Factors

This project explores key risk factors - those caused by wild birds and by human activities and/or attitudes - for a highly dangerous disease that affects people, domestic poultry and wild birds. Highly pathogenic avian influenza (HPAI) is a global, devastating disease of poultry caused by avian influenza virus with H5N8 or H5N1 strains being the most reported since 2020. It is a zoonosis with pandemic potential should reassortment happen when different influenza viruses from people, birds or pigs mix in the same host, and subsequent transmission of a novel strain. We are interested in better understanding the nature of the HPAI outbreaks in Wales, how these compare to elsewhere in the United Kingdom and whether the virus is present in certain species of wild birds. We will also be gaining perspectives from poultry owners on their role and responsibility in preventing outbreaks